The Search for Dark Matter with the LZ experiment

Despite accounting for 85% of the mass of the Universe, the nature of dark matter remains a mystery. The LZ experiment is at the forefront in the quest to observe galactic dark matter, having recently published world-leading limits on dark matter interactions from its engineering run. LZ is now probing uncharted electroweak parameter space, with the ability to discover or provide constraints on the foremost dark matter theories. This project will see analysis of the unprecedented low background data accrued with LZ.